SBRI Innovation in Rail Security and Surveillance Analytics Phase 1

Video Precognition for a Safer Network Rail

Massive Analytic's Nethra:VideoAnalytic's platform optimises the use of CCTV feeds in Network Rail stations. It's AI uses deep learning to detect dangerous objects, behaviours and illegal activities alerting station staff to any issues or dangers and with it's unique augmented reality technology Nethra empowers station staff with a wholistic view of the entire station, while also allowing passengers to maintain their privacy.

Nethra is the one stop solution to drastically cutting response times and enabling staff to operate efficiently for safer Network Rail stations.